From species trends to inter-community similarity

Challenge: Global biodiversity is changing rapidly with consequences that will reach far into the future. It is, however, becoming increasingly apparent that instead of just loss, biodiversity change at many scales is dominated by turnover - species gains and losses. The identities of species present therefore change more than their number. Concerns have been raised that an increasingly cosmopolitan fauna and flora is being created with widespread species that can benefit from human-wrought changes replacing the rare and localised, a process known as biotic homogenisation. Biotic homogenisation is commonly regarded as a major threat to the maintenance of diverse ecosystems. However, scientific knowledge and the production of clear policy and action is hampered by the fragmented and incomplete nature of our current knowledge on the homogenisation process.
Increasing amounts of research are beginning to question the universality of the ‘homogenisation process’. Few species prosper everywhere, and this conclusion holds for introduced species as well as for previously native species. As such, introductions have the potential to increase the differences (dissimilarity) between localities as well as the potential to decrease them across any given region. Furthermore, increased habitat fragmentation within regions may generate ‘island like’ ecological communities that could in principle become increasingly dissimilar to one another. If human activities increase inequalities in species distributions (widespread species become more widespread, rare species become rarer) then homogenisation will result. If, however, at least some of the rare species increase while some previously-ubiquitous species decline, then the tendency towards homogenisation is far less certain. I propose a new framework to unite these perspectives and provide a clear way forward.
Objectives and methods: I will combine information on species and assemblages across locations and scales, providing a paradigm shift in our understanding of biotic homogenisation and its drivers. This will examine individual species and site contributions to the differences in species composition between locations (dissimilarity, or beta-diversity). Using this framework I will answer the following questions:
1) Which species, species groups and locations are contributing most to biotic homogenisation?
2) Which drivers of the species changes ultimately result in changing beta-diversity?
3) How do these patterns and processes (1 and 2) relate to the phylogenetic diversity (representation of the tree of life) and functional roles of the species considered, which are both key to understanding wider ecosystems?
4) How the outcomes of 1-3 relate to the spatial scales considered: the ‘grain’ size of sample areas, and how far apart they are (the extent).
To gain a comprehensive picture I will use a wide array of assemblage datasets (containing the abundances of multiple species across multiple sites) with a range of spatial scales (local to continental) and time periods (years to millenia).
Benefits: I will provide greater theoretical insight into beta-diversity change and the vital link between species richness at local (alpha-diversity) and larger scales (gamma-diversity), as well as providing downstream insights for environmental management. I will also inform how biotic homogenisation should be framed in policy and in public. Rather than being viewed as just loss or reduced complexity, this project will examine the varied causes and aim to distinguish between situations when homogenisation is a catalyst of global change and where it is merely a symptom of our human modified planet.